Improving Rail Infrastructure: The Backbone of Sustainable Transport EngD

Due to its capacity and speed, rail transport is the ideal solution for environmentally friendly long distance travel and key in avoiding congestion in urban areas. The railway of the future needs to be safer, greener, and more durable. This means that the next generation of rail steels will need to last longer, requiring less maintenance and replacement, and offer an unsurpassed carbon footprint.

Current models for rail steel performance are based on outdated historic data, that have limited correlation with real in-service results. This research project will investigate the detailed mechanisms for rail wear and fatigue, and provide an improved model that highlights the optimum mechanics and metallurgy to enhance in-use characteristics of the rail. As such, this research aims to improve the long-term durability of rail steel by addressing rail steel chemistry and metallurgy, in addition to shedding a critical eye on aspects of installation and maintenance through more optimised asset management.

The research work encompassed within this project will be facilitated as part of the new £92m UK Rail Research Innovation Network (UKRRIN). A substantial proportion of the UKRRIN funding is dedicated to a state-of-the-art equipment set that will be key to the project's research deliverables. This equipment set will allow the researcher to develop ground- breaking new lab-based methodologies that will better match expected in-track conditions. This will ultimately allow for a more informed selection of new rail materials leading to more rapid development of stronger, more durable, quieter and more corrosion resistant rail.

In summary, this EngD provides:

A well-funded research project as part of a £92m UKRRIN network.
Deep-seated ties to a wider research program through the UKRRIN network. Excellent
networking opportunities.
Strong industrial ties through British Steel sponsorship.
Future proof your career as an integral part of the next generation, environmentally
friendly, transport infrastructure delivery.